Non-local transport in flaring solar atmospheres

Solar simulations mostly use the Spitzer-Harm local conduction model but this is invalid for flaring coronal loops. This project will investigate the theoretical and observational consequences of using a more accurate non-local model.